Connecting the dots for flowering time genes in wheat

The objective of this proposal is to identify genes that regulate flowering and inflorescence development in wheat, with the view to help increase grain-production. Outcomes of the research will initially benefit other members of the scientific community investigating reproductive development in plants; however, in the mid to longer term, this research will benefit the wheat breeding community by identifying developmental traits that can be used to breed superior yielding wheat varieties. These outputs will benefit the wider community, including farmers, policy makers, and the general public by contributing traits that will help provide the required 60% increase in yield by 2050.